Biomedical applications of optical fibres during endtracheal insertion

Optical fibres due to their sensitivity, small size and no interference from electromagnetic radiation offer a powerful technique for sensing pressure exerted on the surrounding tissues during an endotracheal insertion. Furthermore, once functionalised with chemically sensitive layers, fibres can be used to detect key parameters such as CO2, O2 and Ethanol concentrations, as well as PH levels etc. This project looks to develop these ideas and to move towards a clinically functional device and system.